Manchester Metropolitan University and Cranstoun - AKT4

To co-design user-in-the-loop solutions that address human and technical barriers to adoption for an AI-powered wearable device that detects early signs of opioid overdose.